Simulated Critical Infrastructure Protection Scenarios (SCIPS)

"In order to build and maintain secure computer systems, it is vital that Cyber Security is understood and acknowledged as a critical issue by all levels of an organisation. To improve the awareness and understanding of cyber security in executives it is important that they recognise the potential impact that modern cyber threats may have on their business.

SCIPS is a table-top exercise in which participants take on a predefined senior executive role. Teams are required to balance a limited investment budget against competing market, corporate and personal priorities. Each turn requires a team decision, this involves selecting from a range of potential security measures that may be implemented and also which budget will fund these measures.

The game has been designed to encourage discussion within the teams, with all actions having potential benefits but a reduction in any budget leads to a negative financial situation for at least one player.

As the game progresses, the actions taken by players can mitigate the impact of malicious actions upon their company, which in turn impacts upon the share price of the company. Success in the game is based upon the financial status of the company at the end of the game."